The University of Essex and August International Limited

To design and develop a state-of-the-art wearable device, most likely a smartwatch, capable of detecting and monitoring conditions such as depression, anxiety, and other changes in a wearer's mental state.